Customisable 3D Glass Laser-Sintered Structures, “3D GLaSS”

The Customisable 3D-Glass-Laser-Sintered-Structures project, "3D
GLaSS" project will bring together the complete supply chain
(material supplier, Additive Manufacturing (AM) equipment
manufacturer, software developers, end-users of AM technology
and their customers) to demonstrate the technical feasibility of a
new (patented) glass-based additive manufacturing technology,
along with associated software and glass-based materials,
contributing towards the goal of realising a fully integrated glass based
additive manufacturing system, with user-friendly design
software. The project will show how the technology can be adapted
*for use across a broad range of applications, including for
manufacturing continuous flow reactors and for adding decoration
to glass bottles.